Design of Multifunctional Nanoparticles

This project will involve theory and simulation to discover necessary and sufficient conditions for design of multifunctional nanoparticles using a coarse-grained approach. The conceptual and computational tools of energy landscape theory will be employed to characterise systems with competing funnels corresponding to locally stable morphologies. The competing structures will be designed so that external effects such as electric and magnetic fields or temperature and pressure can be applied to switch between them. The local rigid body framework will be exploited within the GMIN, OPTIM and PATHSAMPLE programs, along with flexible interparticle potentials, such as the PY model, which has previously been shown to support structures that range from shells to tubes. This framework will be extended to admit sites that can move within the underlying framework, providing a model of patchy particles where the patches can move over a well-defined surface.

To optimise the functionality we will employ an extended Hamiltonian approach, where the additional degrees of freedom, corresponding to internal rearrangements of the building blocks, are treated on the same footing as the rigid body coordinates. This will involve both new theory and programming for the internal degrees of freedom.